REliability Of LInkspans Through Quantum Sensing (RELIQ)

Linkspans are critical pieces of transport infrastructure connecting shore and vessel under complex dynamic loads, corrosion, vibration, and tidal variation. Many UK linkspans are over 35 years old, operating below capacity and dependent on visual inspections that provide limited understanding of real-time condition or degradation. **The central technical challenge is enabling continuous, non-destructive, high-sensitivity monitoring in a marine environment** where traditional sensors suffer rapid corrosion, data noise, and calibration drift.

**RELIQ (**REliability Of LInkspans Through Quantum Sensing ) conducts a feasibility study and use-case specification for a commercialisable light-weight Digital Twin (DT) for monitoring **linkspans**, which can be further scaled to a sensing-and-analytics Monitoring-as-a-Service for these structures across the UK, and beyond. RELIQ investigates Infrastructure, asset testing and fault prediction by using quantum sensors for continuous monitoring of linkspans. The project explores the use of IoT sensors and AI to monitor and maintain these vital transport platforms.

The proposed system's competitive edge lies in combining quantum-enabled sensing and AI analytics to detect early-stage fatigue and corrosion, providing real-time maintenance insights unavailable in existing solutions. By enabling predictive assurance of critical infrastructure, RELIQ enhances transport resilience, reduces emissions by extending asset life, and aligns with smart-port and digital-twin strategies in Scandinavia, Canada, and island nations